Sentinel Oncology – Optimisation of Chk1 inhibitors for treatment of Glioblastoma

Glioblastoma is a cancer of the brain which, although relatively rare, has a very poor survival
rate. It is particularly deadly in young patients and overall survival for all patient groups over
5 years is less than 3%. One reason for the poor prognosis and survival rate is that the
available treatments have progressed very little over the past 30 years, with surgery followed
by radiotherapy being the only real option. Glioblastoma tumours rapidly develop resistance
to treatment and the aim of this project will be to develop a drug with the ability to reverse
that resistance and make the existing therapies effective once more.